Sustainable engineering biology technologies for water decontamination

More than 2 billion people worldwide have no access to clean water because \>80% of wastewater returns to the environment untreated. Inefficient removal of contaminants from wastewater has critical consequences on down-stream water resources, as treated water represents a major component of river flows, irrigation and managed aquifer recharge. Inadequately managed water exposes individuals to health problems and death; it contributes to malnutrition, poverty, and disparities of wealth. In Brazil, 35 million people have no access to clean drinking water and 100 million do not have sewerage. State-of-the-art tertiary wastewater treatment has been proven inefficient, generates toxic by-products, and it is prohibitively expensive for low and middle-income countries.

We propose a horizon scan of the Brazilian market to commercialize a sustainable biotechnology for water decontamination invented by the technical lead (Daphne Water Solutions, DWS, patent GB1918129.6). The technology is a single solution to full regulatory compliance, sustainable, green, and scalable, enabling water reuse. DWS works as a microscopic 'vacuum cleaner' that absorbs, concentrates, and retains both suspended and dissolved contaminants from wastewater, with an efficiency up to 99%. Following the principle of circular economy, DWS converts the biowaste resulting from the decontamination process into clean water and harmless gasses.